CatchM - an intelligent fish catch logging, monitoring and assurance solution for marine fishing operators and regulators in the UK and Europe, with worldwide and cross-industry potential.

CatchM is a research project by FrontM to establish feasibility of a catch monitoring and logging solution using edge intelligence (satellite internet connection in remote environments), artificial intelligence and data optimisation algorithms.

The 2013 Common Fisheries Policy (CFP) brought in a Europe wide ban on the the quota violating act of throwing good fish back into the sea. However, discarding persists in the UK and worldwide (27% of catches [http://www.fao.org/docrep/008/y5936e/y5936e07.htm\#fn4][0]). Attempts at enforcement through existing VMS (Vessel Monitoring Systems), REM (Remote Electronic Monitoring) over CCTV are proving unworkable at an overall global cost of $4.5 billion/year ([www.fao.org][1]).

CatchM has the potential to be an efficient value-for-money catch logging and discard monitoring solution for marine fishing operators and the Marine Management Organisation, the UK's fishing regulator. This project is aimed at proving the effectiveness, cost savings and wider industry benefits of CatchM as a new VMS alternative to the struggling expensive REM solution.

About Front M

FrontM helps communication service providers establish more meaningful relationships with their customers in remote spaces.

Less than half the planet is connected over terrestrial mobile telecommunication networks. Satellite operators are working towards overcoming this connectivity divide. This includes connecting industries operating in remote spaces: maritime markets (e.g. fishing, work-boats, dredgers, freight); remote land markets (e.g. mining, first responders in disaster zones); and aviation markets (e.g. commercial aviation).

While technological advancement in Artificial Intelligence is transforming the landscape in urban and always-connected environments, in remote spaces the high cost of satellite bandwidth makes it prohibitively expensive for businesses to take full advantage of AI that needs constant-cloud connectivity and high bandwidth availability.

The FrontM platform overcomes that and helps businesses serving remote customers over satellite connections to hold intelligent, humanised and fluid automated interactions with remote users. This creates operational efficiencies through smarter detection and prediction of customer needs, and automation of a user-centred meaningful response, leading to a better experience for their customers.

FrontM:

* works in remote environments to deliver instant help for customers in their moment of need

* uses data compression and optimisation to deliver maximum information while consuming minimum bandwidth of satellite network
* includes a private and secure front end for businesses and their customers

FrontM is led by management and technology experts with 30+ years of satellite communications industry experience. Our team includes thought leaders, technologists and data science specialists and edge computing PHD scientists.

[0]: http://www.fao.org/docrep/008/y5936e/y5936e07.htm#fn4
[1]: http://www.fao.org